AI For Increased Productivity Of Bus Network Infrastructure

A bus crossing a junction can take 1 second (on a green light) or 120 seconds (on a red light). Cities have buses which go through 5-15 junctions on a route, meaning buses can't avoid being 15 minutes late. This disrupts passengers' lives and discourages bus use.

Millions of pounds are being spent to improve this situation via Bus Priority, however the setup and maintenance of this new infrastructure can benefit from significant productivity gains in both the manual processes and the pay-back provided by infrastructure on the network.

Current state-of-the-art to address this problem is based on relatively simple monitoring software with significant downsides. We present innovations combining software and AI which allow Local Authorities to support more productive investment into bus networks in their regions. To realise the positive economic, environmental and societal impacts.